University of Bristol and Hello Bio Limited

To bring novel, uniquely-validated research antibodies to scientists worldwide, improve quality standards in the industry, and advance research into Alzheimer’s Disease, neurodegeneration, stroke and epilepsy.